Hyper-K - Construction, Integration and Commissioning Grant - Glasgow

This is a proposal to fund the final two years of the Hyper-Kamiokande (Hyper-K) construction grant, funded through the UKRI Infrastructure Grant. The lead institution is the University of Oxford, with application number APP70417.